App for mentoring and mental health support for the LGBT+ community

Due COVID-19 LGBT+ helplines are experiencing double the amount of calls and many people have lost their jobs. Research shows the LGBT+ community is particularly isolated and at risk when it comes to poor mental health and well-being (Trevor Project, 2020). This has serious implications for the mental health of LGBTQ people including significant increased risk for depression, anxiety, substance use, and suicidality. Additionally, unemployment is expected to rise by 2million due to COVID-19\.

The "myGwork App" provides an easy tool for mentoring while incorporating mental health so people can find the support they need including:

-Matching people using AI to pair mentors and mentees

-Connecting people with mental health professionals and providing them with online resources (free webinars, articles, etc.) to reduce stress and improve well-being

-Helping people get back to employment (webinars on CV writing, push notifications for jobs, etc.)